Next-Gen Filtration for Natural Product Industries

Of the materials that go into specialty chemicals, 90% are derived from fossil materials. Although the use of biobased feedstocks is increasing, processes to derivatise and purify materials in a sustainable, cost-effective manner are lacking. This project aims to address this by scaling alternative filtration techniques for biopolymers, thus ensuring that biobased materials are used in the most efficient manner, increasing yields, reducing waste and in turn reducing emissions.

Proteins also known as biopolymers, are substances that are present in all living matter. They are found in nature in an insoluble form, which can be processed to create ingredients that provide functional benefits. Nature offers a wealth of protein sources for chemical applications. Some examples include wheat, soy, potato, and oat, with the industry moving to using predominantly 'wastes' of these feedstocks.

Croda are a FTSE 100 specialty chemicals producer, founded 100 years ago in Yorkshire, with a strong focus on sustainability and innovation. In many of our current products we use bio-based raw materials, with around two-thirds of our materials already coming from these sources.

Proteins are extremely versatile materials used in a variety of applications which span crop protection products to drug delivery to cosmetics. Croda have a long history of producing biopolymers, many of which are made at our Widnes site in the UK. In 1976 we launched a protein derivative which would come to be the first in a long line of market-changing protein-based products that revolutionised hair care.

To make proteins useful, they are processed and further derivatised using both chemicals and enzymes. Once this has been done, the material needs to be filtered, to extract the useful protein-based product. The efficiency of the filtration process dramatically influences yield, with a large amount of waste 'biobased' material being generated. This is a challenge faced by many users of natural derived materials, hence new technologies are needed that improve filtration, in a way which minimises waste production, valorising as much of the biomass input as possible.

Croda have already conducted a number of trials at lab scale to try and improve the filtration for our biopolymer products. The technologies which are being process to pilot scale are more cost effective and have significant yield improvements. This lowers the carbon footprint of these biobased materials primarily with Scope 3 savings. The funding money would be used to put in the necessary engineering changes to trial these technologies.